SSI Limited

SSI are a Specialist Security Service, providing consultancy, surveillance and risk profile surveys.
The company has been operating within the specialist security industry for eighteen years
and has been operating within the Surveillance, Executive Protection, Residential Security
and Contingency / Evacuation Planning related industry for ten years.